Characterisation of a molecular receptor for water purification applications

"Puraffinity is a technology company developing novel materials for water treatment. Our leading product is made by attaching ""molecular receptors"" to solid granules. Molecular receptors are molecules that bind specifically to other target molecules. These granules that have the receptors attached can then be packed into tanks and used to capture the target molecules from a water stream by flowing the water through the tank, like a big Brita (tm) filter.

Our leading product captures of compounds called ""PFAS"" which are difficult to remove with current filters and are toxic to humans and the environment.

One of the compounds used to make the molecular receptor is complex and variable. It has been hugely challenging to accurately characterize or quantify. To solve this challenge, we have partnered with The National Measurement Laboratory (NML) at LGC, leaders in chemical measurement science.

This project will focus on developing two analysis methods for this compound. A highly accurate and detailed method utilizing state of the art equipment at LGC and a second, a rapid detection method to quickly test for the reagent in any lab. These new measurement methods will allow the production process and product quality of the final water treatment material to be improved. This will make the final water treatment product more cost effective and help achieve the necessary certifications it requires to be deployed in a range of water applications."